Establishment of models of aberrant ALK regulation during normal human sympathetic nervous system development

Neuroblastoma (NB) is an embryonal cancer derived from trunk neural crest (NC) cells, the precursors of the sympathetic nervous system (SNS) and adrenal gland. It is the commonest extra-cranial childhood solid tumour (~100 new UK cases/year). Around 50% of patients have high risk NB which has < 50% five-year survival despite intensive multi-modal treatment. The most prevalent mutations in NB lead to overactivation of ALK (anaplastic lymphoma kinase), a receptor tyrosine kinase. ALK mutations occur in around 15% of high risk NB with an increased frequency at relapse1. In a further 2-4% of NB wild-type ALK is amplified, nearly always with MYCN 1.
ALK can be targeted by small molecule inhibitors. However, ALK inhibitors are less effective in treating ALK amplified NB2,3 and therefore it is essential to understand the role of ALK overactivation on normal trunk NC development/NB initiation in order to design novel optimised therapeutic strategies. To address this, we will employ a novel human embryonic stem cell (hESC)-based model facilitating the developmental stage-specific examination of tumour-promoting genetic lesions in trunk NC and its derivatives i.e. the embryonic cells of origin of NB4.
Overall Aim: To dissect the consequences of overexpressed mutant or wild-type ALK on human trunk NC development.

1) To develop hESC lines with inducible mutant and wild-type ALK overexpression
2) To differentiate these hESC lines towards trunk NC/sympatho-adrenal lineages.
3) To investigate the biological effects of inducible ALK mutation/ overexpression on trunk NC differentiation
Using our hESC-based model4 which allows the stage-specific examination of tumour-promoting genetic lesions in trunk NC cells and their SNS derivatives, we will genetically manipulate this further to examine the effects of wild type and mutant ALK overexpression on normal human trunk neural crest/sympathetic nervous system development.
To do this we will introduce Dox-inducible wild-type (WT) and mutant (F1174L, R1275Q) ALK expressing cassettes in our recently described isogenic inducible MYCN-overexpressing hESC cell lines5 which also contain segmental chromosomal abnormalities (1q gain and 17q gain) prevalent in NB. These will be differentiated towards trunk NC/sympatho-adrenal progenitors using our established protocol and the effects of ectopic mutant and WT ALK and MYCN expression at different stages of sympatho-adrenal development investigated using qPCR, immunostaining and RNAseq. Results will be compared with existing RNAseq datasets for ALK mutant MNA and ALK WT MNA NB and single cell RNAseq. The acquisition of tumorigenic hallmarks will also be examined
Techniques and Training to be provided
This studentship will provide training in culture and differentiation of hESC together with a variety of molecular biology techniques including generation of dox-inducible ALK expressing cassettes, qPCR, RNAseq with bioinformatics analyses immunofluorescence and in vitro transformation assays.
Expected Impact
This work will lead to a greater understanding of ALK aberrations in NB pathogenesis through observing the effects of ALK on normal SNS development. It is timely in view of the recent introduction of ALK inhibitors for upfront treatment of ALK aberrant high risk NB.
This project will deliver training in all 3 MRC Strategic Skills Priority areas:
1) Quantitative Skills including multi-omics analysis of hESC models e.g RNAseq and optical genome mapping.
2) Interdisciplinary Skills- Improved understanding of the role of ectopic wild-type and mutant ALK on normal human neural development can be translated to a better understanding of the toxicity of ALK inhibitors in the clinic and more effective ALK targeting therapies.
3) Whole organism Physiology- through differentiation of human pluripotent stem cells to a neuronal lineage and studying the effects of aberrant ALK at different development stages using cellular and omics approaches.